Lipid-derived signalling

Technical abstract
Objectives:

1. Defining the role of genes induced by the volatile cis-jasmone (cJ). Transgenic arabidopsis plants will be generated in which cJ-induced genes are ectopically expressed. These lines will be subject to biochemical and metabolomic characterisation, and will also be used in plant-insect studies

2. Defining the signalling pathway utilised by cis-jasmone to effect changes in Arabidopsis gene expression. Candidate transcription factors (such as WRKY, ORCA, MYB and TGA classes) will be evalutated for their contribution to this signalling pathway via reverse genetics. Natural variation between Arabidopsis ecotypes will also be used to identify loci involved in responding to this signal.

3. Defining the role of sphingolipids and sphingolipid long chain bases in plants. Arabidopsis mutants defective in the synthesis of specific sphingolipids will be isolated and characterised at the biochemical and cellular level. Specifically, the role of sphingosine and S-1-P will be defined in plants.